Ceramic substrates for EV with enhanced laser features (CervSELF)

CervSELF brings together expertise in power electronics power modules packaging with SGA, Dynex and MTC working together to create the first UK source of Active Metal Brazed Ceramic Substrates (AMB-CS). Furthermore, with the use of the latest laser manufacturing methods, alternative processes can provide additional performance and reliability advantages over the current state of the art AMB-CS, whilst helping to remove cost and improve the impact on the environment by eliminating harsh chemicals. Targeted at the electric vehicle market the project aims to help launch SGA into the AMB-CS market providing security of supply to the UK power electronics power module manufacturers.